LSST DRP funding from 1 April 2024 - 31 March 2027

This will allow the LSST/VRO data to be processed and made available to the astronomy community for analysis. The UK will process at least 25% of the total data.